Ashwoods Axial Power Solution (AAPS)

The Ashwoods Axial Power Solution (AAPS) project will apply high levels of innovation and re-design to Ashwoods' existing Permanent Magnet Axial Flux motor IP so that the product will compete within the high volume, low cost induction motor market. The project will prototype a totally new approach to electric motor supply, costing and integration that will open up markets that otherwise are inaccessible to this type of motor technology.